The TaxTech Network

The TaxTech Network will foster and prioritise genuine innovation and impact of technology for citizens and those who support them in interacting with the tax system and adjacent parts of the public sector.

It will be measured in terms of the benefit to businesses and citizens in how they interact with HMRC and other government organisations, in how this improves efficiency, and in terms of catalysing TaxTech in the UK.

To do this, network will bring together software industry, accountants and other advisers, taxpayers and academic researchers to work collaboratively and creatively for mutual benefit in a way that has not existed before.